A Robot Training Buddy for adults with ASD

Autism Spectrum Disorder (ASD) affects 695,000 people in the UK, and about 547,000 of these are 18 or over (1.3% of the adults in working age). The unemployment rate among adults with an ASD is higher than 85%, nearly double the unemployment rate of 48% for the wider disabled population. One reason for this is that people with an ASD struggle to interpret social signals, those expressive behavioural cues through which people manifest what they feel or think (facial expressions, vocalisations, gestures, etc.). This project will develop a Socially-Competent Robot Training Buddy that will help adults with ASD to better deal with social signals in work-related scenarios.

The project is inherently interdisciplinary and falls in the new research area of Socially Assistive Robotics, at the crossroads between robotics, psychology, and social signal processing. So far, autonomous robots have largely been seen as functionally engineered to carrying out well-defined tasks in an efficient manner. However Socially Assistive Robots (SARs) must fit into normal human social environments and follow interaction rules that do not disrupt an office or a home or upset their human interaction partners. This project will focus on high-functioning adults with an ASD, and just as physically assistive robots enable people to make movements that are difficult because of physical impairments, the SAR of this project enables people with an ASD to perform social tasks that are difficult - if not impossible - due to social cognition impairments.

The main goal is to reduce the cost of Behavioural Skills Training (BST) through the development of a Robot Training Buddy. BST is recognized as one of the most effective approaches to alleviate ASD effects, but cannot be applied extensively because it is labour intensive. Using an autonomous robot would reduce the human effort and cost of BST and make it more widely available. The main technological challenge is the development of a novel affective architecture that makes a robot suitable for behaviour rehearsal, a critical stage of BST. In behaviour rehearsal, the robot must reinforce the use of appropriate social signals by its human interaction partner while inhibiting the use of inappropriate ones. The team will work with stakeholders involved with training for adults with an ASD to develop workplace-relevant scenarios in which to develop and evaluate the Training Buddy with end-users.

This work will develop the necessary scientific basis for the introduction of socially-competent robots into human social environments, opening the way to a multitude of domestic, educational and assistive applications.

Potential impact
The following specific impacts are associated with this project:

1.An improved training approach for adults with high-functioning ASD that might eventually lead to an increase in employment opportunities. The use of a robot would enable the more widespread application of behavioural skills training in social signal perception since the availability and cost of trained role-play therapists is a major bottleneck. Partnership in this project by Autism Initiatives provides an important channel for this impact as does involvement of a variety of stakeholders in the project Steering Committee.

2.Development of understanding in public policy makers of the usefulness of social robots for training. The technology and ASD symposium proposed is a specific channel for impacting the policy of the Scottish Government and raising policy-maker understanding of the use of social robots in training applications.

3.Changes in the public perception of robots from seeing them as threatening towards understanding their potential social usefulness. The public engagement activities of the project will help the public to arrive at a more realistic understanding of the use of robots rather than fearing them as sources of job loss or as a generalised threat to humanity.

4.Increased uptake by robot manufacturers of social signal generation and processing in their products
New generations of social robots are just beginning to be built, such as the Aldebaran pepper robot. The project will demonstrate the usefulness of robust social signal processing in social robots and thus promote the incorporation of this technology into these new products. the presence of Aldebaran on the Steering Committee is a channel for this type of technology transfer.